Prisons, Punishment, and Reproductive Body Politics: Exploring the Embodied Lived Experience of Reproductive Health in Women's Prisons

Intellectual Context
In Leaky Bodies and Boundaries, Margrit Shildrick (1997) presents a radical historiography of the female reproductive body; positioning reproductive health as an unstable feature of socio-medical discourse that has not only been sidelined, but ideologically misconstrued. Once perceived as merely "a container, a bounded space" within which procreation occurred (Shildrick, 1997: 25), however, the reproductive body is now at the forefront of debates on women's health and human rights, and has attracted considerable policy attention (for instance, see DHSC, 2022). Since the mid-1990s, the field of reproductive health has expanded considerably, epitomised by the framework of reproductive justice-the movement for complete reproductive freedom (Ross, 2006). Significantly left behind in this advocacy, however, is incarcerated women, despite the carceral sphere being recognized as the place where the greatest violations of reproductive rights exist (Dabrowski and Milne, 2022). In response, this project will foreground the experiences of women in prison, providing a platform for a forgotten community, and expanding the global reproductive rights movement. Through the lens of reproductive justice, it will complexify developing discussions surrounding gender, autonomy, human rights, and mass incarceration. Due to the significant lack of national interest in this topic, and the current volatile policy context regarding reproductive healthcare (Dabrowski and Milne, 2022), this research will be specifically situated in England and Wales' penal system.